Hate crime against LGBT groups in Brazil: Critical Interdisciplinary possibilities for transforming public security policies.

Groups of people who subvert social norms of sexuality and gender are generally exposed to discrimination in most societies (Eribon, 2008) including symbolic and structural forms of violence (Galtung, 1969, 1971, 1990). In Brazil, it is not a criminal offense to belong to these groups. However, circumstances incorporating discrimination or hatred against LGBT (lesbians, gays, bisexuals, transsexuals or travesties ) occur frequently. Recent studies suggest that every 26 hours one LGBT person is murdered or commits suicide as a victim of hate crime (GGB, 2019). Not surprisingly, Brazil has been ranked as the worst place for LGBT people to live in the world (TGEU, 2013). Although the Brazilian Supreme Court has recently criminalised homophobia and transphobia, studies indicate that the number of transgender people killed in Brazil has risen by 70% over the last year (ANTRA, 2020). Researchers must ask why criminalisation has not reduced the levels of hatred and violence against LGBT people. This thesis proposes to adopt a human rights framework to reflect on and extend understandings of the experiences of LGBT groups in Brazil. A key aim of the proposed research is an exploration of public policies created and implemented by the current Federal Government and how these affect the lived experience of marginalised LGBT communities. It is vital to reflect on the current administration's implementation of policies to expand knowledge and understandings of chronic levels of hate violence. Central theoretical frameworks inspiring this work are the analysis by Dehesa (2010), Green (1999), Loewenson (2011), Regina Facchini (2005), who have pointed to the importance of activists' engagement with the state in remarkable periods such as during Brazil's Military Dictatorship and the AIDS pandemic, when social movements incorporated an extensive set of demands. A key aim of the proposed research is an exploration of public policies created and implemented by the current Federal Government and how these affect the lived experience of marginalised LGBT communities. It is vital to reflect on the current administration's implementation of policies to expand knowledge and understandings of chronic levels of hate violence. Central theoretical frameworks inspiring this work are the analysis by Dehesa (2010), Green (1999),
Loewenson (2011), Regina Facchini (2005), who have pointed to the importance of activists' engagement with the state in remarkable periods such as during Brazil's Military Dictatorship and the AIDS pandemic, when social movements incorporated an extensive set of demands. Dehesa suggests that the program 'Brazil without Homophobia' launched by the Lula administration in 2004 was one of the most important initiatives for incorporating public policies to combat
homophobia at the federal level. "Brazil without Homophobia" was a clear example of policy through a human rights frame, with activists pushing the boundaries of a technocratic path (Dehesa, 2010). Brazil's social movements experienced a progressive historic moment with the arrival of a left-wing government in 2003. However, the country is experienced a new political shift. The rise of authoritarian and far-right governments around the globe has begun to normalise and
legitimise cruel forms of discrimination. A recent study reports a 92.5% of increase in violence against LGBT groups after the elections of the current president of Brazil (Ford Foundation, 2019). Brazil is now more intensely affected by racism, homophobia, and sexism. Such issues can be best understood through critical analysis of the history, context and social policies in countries facing a conservative political wave epitomised by the election, discourses and practices of far right president Bolsonaro (Couto, 2018).